Sterilising equipment for hospitals, ambulances and schools

The Wananchi mobile disinfectant generator produces a non-toxic sterilising solutions that destroys pathogens including viruses and bacteria from just salt and water.

Our machines can be used within minutes and produce almost limitless supplies of sterilising solution. They are easily transportable and are designed to be used in areas of greatest need. They are ideal for sterilising ambulances, wards, schools, business premises, homes and large groups of individuals such as football crowds by use of specially designed decontamination tunnels.

The sterilising solution we make is 100% non-toxic for humans; it only destroys dangerous pathogens. It has no disinfectant and is safe to breathe by operators avoiding any gowning up in PPE.

Our units are designed to deliver large volumes of cleaning solution which can be used as a mopping or wiping agent or integrated into a decontamination shower booth. Critical workers like Care workers, visitors, Doctors and Nurses can be misted with our solution and decontaminated in less than 2 minutes. Using our solutions in this way prevents infectious transfers from sterile to non-sterile areas of operation. It could also be used to rapidly increase release of certain sectors from isolation protocols.

The rapid costs and time savings offer huge benefits to anyone working in areas where dangerous pathogens can be transferred onto non-disposable equipment or by person to person transmission by creating safe transit zones from sterile to non-sterile areas of operation.

-ADDITIONAL INFORMATION HERE-

The award of an additional grant will allow the rapid move from the prototype use of the fogger, nozzle and decontamination tents to improved design and manufacture with a more customer friendly and market acceptable product with enhanced appearance and quality. This will allow those using the system to not feel they are going through an industrial cleaning system but a more trusted, aesthetic and professional experience increasing use by the public.